Chlorella sorokiniana genetic toolkit for sustainable algae oil production

Biofuels are currently the only option for reducing the emissions of hard-to-decarbonise industries such as aviation and shipping. But current feedstocks---the source materials used to produce renewable fuels---all come with fundamental drawbacks. For example, first-generation biofuels are extracted as vegetable oils from edible energy crops like soy and sugarcane, and therefore compete with food and feed for agricultural land. Second-generation biofuels come from non-edible crops or waste oils, but are not available at a scale large enough to service ever-growing demand, particularly if biofuels are to displace fossil fuels.

Third-generation biofuels derive from algae, which absorb carbon dioxide and sunlight and store energy as oil, and come with none of the environmental and societal disadvantages of previous generations. But extracting and transforming this oil into biofuel feedstock is currently challenging and expensive, killing the biomass in the process, making them economically unviable.

Phycobloom has devised an innovative solution to this problem by genetically engineering algae to release their oils of their own volition; once the oil is released it can be cheaply and easily collected. This not only renders biomass processing unnecessary, but as the algae are not killed and harvested they can continue to produce oil, greatly increasing efficiency.

With Innovate UK support through this Engineering Biology Collaborative Research and Development Round 2 call, Phycobloom will build the synthetic biology tools necessary to transfer the unique oil-secretion technique that the team has devised and demonstrated in a laboratory microalgae species to a more commercially promising species -- a major step towards realising a scalable, simple, cost-competitive third-generation biofuel production method.

The project aligns with the scope of this funding call, to develop tools and technologies that support synthetic biology. Developing a synthetic biology toolkit that will be central to Phycobloom engineering and optimising commercially promising algae strains that produce third-generation biofuel feedstocks, the team is focused primarily on the National Engineering Biology Programme (NEBP) theme 'clean growth', with a secondary focus on 'cross-cutting technology and service development' through making the toolkit itself available to academia and industry for R&D towards exploiting algae for myriad other applications.